Green Bridge

Without the help of an external expert, we will not be in a position to realise this project. We will need to develop a bespoke solution, given the complexity of the processes therefore we can't buy off the shelf. In addition, we want our team of experts not only to help us eliminate the usage of tons of paper and diesel but also focus the business on energy efficiency of the new modern refrigeration units and walk in chillers, to reduce energy usage by up to 20% and reduce c02 omissions.